Meeting the needs of Industry for Electrical Conductivity Reference Standards (MIECRS)

Currently NPL only offers AC Electrical Conductivity Standards with a stated accuracy of +/-0.7% of value.

The Boeing standard BAC5651 calls for standards above 16.5MS/m to have an accuracy of +/- 0.12MS/m up to 60.5 MS/m (which at the extreme value is +/-0.2%).

New Boeing and NIST calibrated standards are no longer available due to national public service cut backs.

NPL have carried out a test under a M4R project (ref 10643) and shown that using the Van der Pauw Method they can achieve comparable accuracy but need more work to refine the measurement methodology and improved measuring equipment.

The ability to provide UKAS compliant NPL DC Electrical Conductivity Standards would ensure ETher NDE's continuing growth in sales of this product.